University of Liverpool and PZ Cussons international Limited

To gain a fundamental knowledge of the physiological processes of the DHA skin colouring mechanism which directs the development of new cosmetic self-tanning products, to address the reasons why some individuals are poor responders and deliver a step-change performance in the market.